Accelerate // Science Creates 2.0

The ScienceCreates Engineering Biology Accelerator is a unique 9-week hybrid-learning programme which supports the training, growth and success of 24 early-stage founders in Engineering Biology, in partnership with the UKRI.

ScienceCreates is a Bristol-based deeptech ecosystem which exists to solve the world's greatest challenges in human and planetary health. The ScienceCreates ecosystem supports scientists to become successful entrepreneurs, translating their research discoveries into real-world inventions. With over 40 deeptech companies, 45,000 sqft of lab space and a VC fund, an accelerator to support the next generation of Engineering Biology founders is a key element of our growing ecosystem.

Our accelerator provides founders with intensive business training, tailored 1:1 support and the opportunity to grow through non-dilutive and equity funding. The programme unites the collective expertise of 7 delivery partners and connects successful applicants to a wider network of over 40 companies and 11 strategic partners. Through the framework of the accelerator, candidates advance their IP strategy, technology roadmap, legal requirements, investor readiness, grant eligibility, leadership development and company brand, with bespoke support provided throughout.

The accelerator is open to both individuals looking to launch a company and existing founders with Engineering Biology start-ups in their very early stages. Founders are supported to launch and grow their deeptech companies in the UK within the timeframe of the accelerator; those who do are then eligible to apply for equity-free feasibility funding from UKRI and the opportunity to pitch to a network of investors.

Our first cohort comprised 24 individuals, 5 of which incorporated companies within the timeframe of the accelerator. Others advanced their existing early-stage companies with £2.85 M in grant applications submitted, £101,500 grant funding secured (2 companies), £550,000 equity funding raised (1 company) and £167,500 awarded as prizes (3 candidates) during the programme (September - November 2023).

Through the accelerator, ScienceCreates is building a network of founders, mentors, partners, advisors and investors for the growing field of Engineering Biology.

To increase impact at the end of the training programme, we have partnered with Thermo Fisher Scientific to create a lab space within our existing incubators which will provide 4-6 benches for graduates of our Eng Bio accelerator to deliver their R&D work.